University of Wolverhampton and E Poppleton & Son Limited

To develop and implement new approaches and emerging technologies extending Building Information Modelling capability, supporting winning larger contracts and becoming a market exemplar for manufacturers.